How do antibodies prevent tau pathology in Alzheimer's disease?

Neurodegenerative diseases such as Alzheimer's (and other tauopathies)
have devastating effects on individuals and society, and despite huge investments, there remain no disease modifying
therapies. Therefore, an increased understanding of the mechanisms behind such diseases and any potential
therapeutics is required. The field of anti-tau mAbs is exciting; such mAbs have already shown promise in mouse models
of tauopathy and multiple clinical trials are due to be completed in the coming years. This project particularly appeals to
me because of the novel and rationalised way it proposes to reduce tau seeding using mAbs. TRIM21 has already been
shown to neutralise pathogenic tau seeds attached to mAbs and so it would be interesting to investigate whether this
effect could be augmented via engineering the TRIM21 interacting domain of an anti-tau antibody.